Queen's University Belfast and Sapphire Capital Partners LLP KTP 25_26 R2

To develop an AI-driven application that enhances monitoring of investee companies by aggregating diverse data sources, enables better decision-making, providing investors with more timely and accurate updates on investee company performance. The project will also launch an AI-driven investment fund and offer a marketable solution for other fund managers.